One Small Planet Innovation

One Small Planet produces a range of buildings that can be taken off grid and supplies Eco Village infrastructure for a variety of markets in the UK.Our uniquely shaped structures called ARKs incorporate solar & wind power and are used as holiday homes, offices, cabins, kiosks, spare bedrooms, studios and classrooms. Our low carbon homes feature green roofs, renewable power, water harvesting, super insulation, energy efficiency electrics, biomass heating, composting toilets and comfortable elegant interiors.We are looking for advice on our IP portfolio management and exploring new international markets.